Decommissioning Regulatory Hub (DecomRegHub)

The 'DecomRegHub' will provide a safe, collaborative environment where industry can engage with regulators and together explore the technical and regulatory requirements of decommissioning and share/manage the associated risks. It will facilitate early engagement between industry, key stakeholders and regulators to explore collaboratively the technical, environmental and safety requirements of decommissioning, as well as identify opportunities to develop and test new techniques, products and regulatory tools that will help ensure the success of the global decommissioning market.

'DecomRegHub' will also provide a customer-focused digital hub bringing together data, advice, guidance, information, best practice, and case studies across the entire regulatory landscape. This collaborative approach will enable knowledge sharing and access to robust evidence, drawn from multiple sources of information that, in turn, will inform policy and regulatory development, operational assessments and decisions.
The digital hub will be designed with users to ensure it contains the right information in the right format and is structured to make it easy for users to find and use what they are looking for as easily as possible.

The ''DecomRegHub'' is made up of UK regulators and will be supported by the Offshore Petroleum Regulator for Environment and Decommissioning (OPRED), the Health and Safety Executive (HSE), the Environment Agency (EA), the Scottish Environment Protection Agency (SEPA) and Zero Waste Scotland (ZWS).

It will:
• Provide a safe, collaborative environment that supports industry in the development and testing of innovative new techniques, products and services in support of decommissioning.
• Bring together operating companies and multiple regulators (from the oil and gas industry and the waste supply chain).
• Understand (holistically) the environmental and safety regulatory requirements and identify opportunities to manage the associated risks together.
• Address cross-cutting areas, share best practices and create innovative solutions.
• Drive the potential to reduce, re-use and recycle materials, moving towards a circular economy.
• Develop knowledge and experience that will grow the industry.
• Position the UK as a global leader in late-life oil and gas asset management and decommissioning.